Pure Mathematics (Differential Geometry and Topology)

I work in symplectic topology, an area of differential geometry.
A symplectic structure on a manifold is a non-degenerate closed 2-form; these exist on all oriented surfaces, on cotangent bundles, and on smooth algebraic varieties.

The geometry of symplectic forms is interestingly different to volume-preserving geometry and blends topological features and rigidity features; the latter are explored by holomorphic curve invariants ("Floer theory"), which are based on analysis. My main research questions concern Lagrangian submanifolds, and symmetries of symplectic manifolds. At the moment I am focusing on a class of symplectomorphisms (i.e diffeomorphisms that preserve the symplectic structure) called Dehn twists.
Seidel has extensively studied Dehn twists in Lagrangian spheres. I have been studying Dehn twists in real and complex projective spaces.

My first result shows that in Stein manifolds (like affine algebraic varieties) one cannot have a product of such twists isotopic to the identity, which extends a result of Seidel who proved the corresponding theorem for twists in spheres. The theorem uses a monodromy description for projective space twists and an argument counting sections of Lefschetz fibrations over the 2-sphere.

I am now studying
(i) possible extensions of the above result to more general situations, e.g. closed manifolds rather than affine varieties, and
(ii) a particular model for a real projective plane twist via Lefschetz fibrations, conjectured by Ailsa Keating.
These should give more insight into the possible relations amongst twists in symplectic mapping class groups.